Coordinating International Research on Southern Ocean Ecosystems: Implementation of the ICED Programme

The Southern Ocean has a unique and iconic ecosystem. It includes vast reserves of krill which could potentially replace dwindling fish catches elsewhere. It helps stabilise the global climate by absorbing greenhouse gases and it supplies some of the key nutrients which sustain life in other oceans. These functions emphasize the crucial role of the Southern Ocean ecosystem in the workings of the Earth as a whole. There is strong evidence that risk posed by climate change is more severe and imminent for the Southern Ocean ecosystem than almost any other marine ecosystem. This threatens the ecosystem's ability to deliver the benefits described above.
Assessment of the Southern Ocean ecosystem's likely responses to change is required to support the management and protection of the benefits it provides. This requires an international effort to bring together scientists with expertise on ecosystems, climate and biogeochemistry (i.e. how nutrients and other chemicals move through the oceans, atmosphere and living things). Knowledge about individual regions must be integrated to explain processes operating at the "circumpolar" scale of the entire ocean. BAS scientists have played a major role in developing the Integrating Climate and Ecosystem Dynamics in the Southern Ocean (ICED) programme which has begun to coordinate and focus this expertise.
We are requesting funding to capitalise on the current progress and lead the implementation phase of ICED, under two main objectives:
(1) To lead, coordinate and support key ICED community activities identified in the ICED Science
Plan and Implementation Strategy
(2) To develop the scientific basis for projecting the likely response of Southern Ocean
ecosystems to plausible scenarios of environmental change and so generate high impact
outputs to feed into global assessments.

Addressing the first objective will involve: coordination and communication between different science strands and national programmes; coordination of scientific activities; expanding the network of researchers; pursuing funding opportunities; programme support and liaison with the International Programme Office of IMBER (Integrating Marine Biogeochemical and Ecosystems Research), the global programme which ICED is a part of; and developing closer coordination with other key international bodies.

Activities addressing the second objective will be based around two scientific workshops. The first will mainly be coordinated and funded through international partners on behalf of ICED. It will assess the state of knowledge on environmental change and biological responses, and produce initial projections of the biological response to climate change. The second workshop, for which we are requesting part funding, will evaluate the results of ongoing efforts to predict how the structure of food webs responds to change and produce projections of how food webs might change in future.

These workshops should lead to high impact academic outputs. Together with associated activities within ICED they will help to ensure that the Southern Ocean ecosystem's response to change is given due consideration by the IPCC, in the policy outputs of the International Polar Year and in developing sustainable fisheries management.

We are at a critical point in the development of ICED, where we need to maintain momentum. The requested funding will allow NERC to take a lead role in implementing the ICED programme and coordinating international contributions. The activities outlined here will strengthen and facilitate the international collaboration necessary to fully address the significant challenge of integrating Southern Ocean ecosystem, climate and biogeochemical research. This will ensure progress towards an integrated, understanding of the structure and function of the Southern Ocean, its response to change and its importance to the Earth as a whole and to mankind.

Potential impact
The activities in this project are designed around questions of relevance to a wide range of stakeholders including national governments and intergovernmental organisations involved in global governance of regional governance of the Southern Ocean; current and future commercial operators who generate profits and employment from Southern Ocean biodiversity (including the fishing, tourism, nutraceutical and bioprospecting industries); and non-governmental organisations (NGOs) representing the interests of those concerned with protecting Southern Ocean biodiversity.

The Southern Ocean is a vital hub in the global system of oceans and therefore an important component in the workings of the Earth as a whole. Changes to this ecosystem could affect the stability of the climate, the health of the oceans and the success of fisheries on a global scale. This project aims to drive the implementation of ICED science and therefore help to understand how the Southern Ocean responds to change and the wider consequences of this response.

There are many potential benefits from this science, particularly those concerned with predicting the impacts of climate change and fishing. Such predictions will allow policies to be developed to reduce the risks of these impacts, or to prepare adequately for them. We will concentrate our efforts on the key organisations influencing relevant policy including the Intergovernmental Panel on Climate Change (IPCC) and the Commission for the Conservation of Antarctic Living Resources (CCAMLR). We will also convene a special session an international Science into Policy conference to establish closer coordination between the stakeholders who define objectives for the state of the Southern Ocean ecosystem and the scientists who can help assess whether and how these objectives could be achieved. Both groups will be invited to this session to address the questions: "What information do stakeholders need?"; "What information can scientists provide and on what timescales?"; and "How can scientists and stakeholders work together to define and achieve compatible objectives?"

This project will include two scientific workshops. Workshop 1 will feed into the conference session and Workshop 2 will be informed by the session's outputs. One of these outputs will be a paper co-authored by stakeholders and scientists setting out the important questions and issues relating to Southern Ocean ecosystems from a stakeholder perspective and assessing the capability of science to answer these questions. We will harness the communications capabilities of stakeholder groups, the IPY infrastructure, ICED and its constituent organisations, including BAS, to ensure that the key messages are disseminated to stakeholders.

The outputs of the IPCC include a series of Assessment Reports detailing evidence for the current and future impacts of climate change. The outputs from Workshops 1 and 2 will be targeted at the 5th and 6th Assessment Reports respectively. This will help to increase understanding amongst policy makers and the public that the Southern Ocean is an important ecosystem that indicates and will be affected by climate change. The outputs will also feed into CCAMLR which has identified the need to develop management strategies that take account of climate change.

This project has the potential to deliver UK leadership in a wide range of science activities that are focused on the practical consequences of climate and harvesting driven change. Our specific efforts to involve stakeholders should help to maintain and focus the relevance of these research activities while our input into CCAMLR and the IPCC will help to achieve real impact on policy.